The role of nitric oxide-induced regulatory T cells in inflammation

Numerous diseases have been found to be perpetuated by the uncontrolled actions of our own immune system. A group of regulatory immune cells have been recently discovered, which are able to modulate the immune system to avoid this. Unfortunately these cells are not able to suppress all inflammatory mechanisms leaving a dangerous gap in this balance.
A new group of regulatory cells, called NO-Tregs, have been described at the sponsoring laboratory and these cells appear to bridge the fissure left by conventional regulatory cells. NO-Tregs are capable of controlling the inflammatory response within cells detecting bacterial products, which if activated inappropriately, can lead to tissue damage. NO-Tregs are also able of suppressing a subgroup of cells whose enhanced presence has been implicated in numerous illnesses such as multiple sclerosis and asthma.
This project aims to investigate NO-Tregs further to understand the mechanisms by which these regulatory functions are achieved using both cell-based experiments as well as models of airway inflammation. Greater understanding of these mechanisms may prove vital in the future creation of targeted therapies aimed at redressing the careful balance in our immune system required in health.

Technical abstract
There is increasing evidence supporting the vital role of regulatory T cells (Tregs) in immune mediated disease. The sponsor laboratory has recently described a new subset of Foxp3 negative
Tregs (NO-Tregs) induced by nitric oxide (NO). Our pilot data show that NO-Tregs suppress the differentiation and proliferation of Th17 cells which normally escape the suppression of conventional Tregs. Th17 is a novel subset of effector T cells which mediate a range of autoimmune diseases including rheumatoid arthritis and asthma. Our pilot data also show that NO-Tregs can suppress the function of the NALP3 inflammasome, responsible for the production of IL-1? and IL-18, key pro-inflammatory cytokines implicated in numerous disease states. The present project will test the hypothesis that NO-Tregs regulate both the adaptive and the innate immune system by suppressing Th17 cell differentiation/proliferation and the inflammasome, respectively. I will determine the potential role of NO-Tregs in vivo using an ovalbumin-induced airway inflammation model. In parallel, I will perform an in depth investigation of the molecular mechanisms by which this suppression is achieved using this in vivo and relevant ex vivo systems. This project will therefore advance understanding of fundamental immunology mechanisms with considerable potential for clinical applications in numerous autoimmune conditions. The project will provide me with advanced training in cellular, molecular and in vivo immunology in inflammation, dovetailed with my clinical training in respiratory medicine.